Language Workbench for Specifying Complex Image Processing in the Cloud

The project aims to prove the feasibility of developing a software tool to help people explore the features and properties found in large collections of images without requiring proficiency in programming. This would permit healthcare professionals to create image diagnostics for cancer screening and also has potential for other uses in a wide range of business sectors.